Uberspectrum (Uberlytics)

Recent advancement and popularity of the social web has created a means for information
exchange where people can meet to debate over experiences about products, services and
brands. Research has identified that there is a strong correlation between online opinions and
sales volumes, and a survey conducted by the Opinion Research Corporation showed that
almost 66% of consumers rely on product reviews when making online purchasing decisions.
Thus, it is of vital importance for organisations to understand word-of-mouth effects in social
networks which would enable them to limit the spread of misinformation at an early stage,
increase customer awareness and trust in their products and services and run influential
marketing campaigns to find new customers.
However the process of acquiring this knowledge is becoming increasingly complex for nontechnical
users and organisations who need to analyse large numbers of real-world data. The
major limitation of existing real-time social media intelligence tools is the level of technical
expertise that is presumed for their operation to perform complex analysis.
The proposed Uberlytics project seeks to design and develop an adaptive AI-based tool
enabling non-technical users to easily integrate and analyse live vague and complex real-world
data, allowing them to perform detailed automatic what-if scenario modelling to investigate
potential outcomes and aiming to provide organisations effective decision support on how to
maximise Return on Investment (ROI).